PressIO: eTextile & AI Enabled Smart Pressure Sensor for Prevention of Pressure Ulcers

Pressure ulcers are injuries to the skin and underlying tissue that occur due to prolonged pressure against a surface such as a bed or chair. These wounds are disabling, cause significant discomfort and are slow to resolve, requiring daily care and attention and, in some cases, months of treatment. Low mobility patients, in particular wheelchair users, are at high risk; 50% will develop one in their lifetime.

Pressure ulcers are a significant burden on healthcare providers, accounting for 4% of annual health spending in the UK despite the fact that 80-95% are avoidable, meaning there is huge potential for saving. Prevention of all avoidable pressure ulcers could save health providers in the UK up to £2.1billion per year.

Our mission is to empower wheelchair users to protect against pressure ulcers. PressIO, is a smart pressure sensing fabric that continuously monitors user pressure distribution and alerts the user when and how to reposition when at increased risk of developing a pressure ulcer.

This innovative technology uses a patent-pending sensor design to continuously monitor pressure on a low-cost mat made of flexible fabric. PressIO is designed to be used continuously, providing wheelchair users with peace of mind. It will use machine learning to understand which positions are safest for each individual and develop personalised risk profiles; communicating actions to the user in a clear and accessible way. We are bringing together experts in advanced materials, product design and artificial intelligence to co-design PressIO with users and clinicians. Find out more at graphenetrace.com